The University of Salford and Valves Instruments Plus Limited KTP 22_23 R3

To transform a Tier 1 product supplier to an advanced design service provider, by embedding a new 'Digital Design Delivery' capability.